Unveiling the nature of the circumgalactic medium using hydrodynamical simulations

To probe the origin, composition and dynamics of the hot circumgalactic medium (CGM) of galaxies using the EAGLE simulations, to interpret CGM observations and to make predictions for the future CGM observations.